University of Manchester and Crompton Technology Group Limited

To develop and embed expertise in advanced composite fabrication, testing and characterisation, enablling optimisation of the product design and performance of composite tubes, that supports its main product offerings of fuel pipes, transmission shafts and actuation struts for the aerospace industry.